AI for insurance product recommendations and switching

Our mission is to provide the infrastructure underpinning the next generation of personal finance management. We provide the data architecture and industry integrations necessary to keep UK fintech at the forefront of the global economy.

Our initial market focus has been on providing infrastructure for automated energy price comparison. Over 500,000 members have signed up to energy auto switching services since they started appearing in 2016\. Now it's time to bring the technology that enables a quote in a just a few clicks to the insurance sector, where price comparison is still a slow, difficult process.

Switchcraft is uniquely placed to take advantage of this opportunity, because of the data and learnings gathered from our existing saving algorithms. We have significant expertise within our team, and our existing commercial relationships provide unique data integrations that allow for seamless price comparison experiences.

This project will open the door for fintech companies to realise the potential offered by open banking and unlock huge savings for their customers. We will offer rapid insurance comparison and switching solutions to UK businesses via API and white label integrations.

When this project is completed Switchcraft will be able to provide Fintech companies an API to:

• Automatically identify opportunities for consumers to save money on their home insurance.

• Match households to a product that meets their needs, improving the rate of successful claims.

• Enable their customers to switch to a recommended deal with just a few clicks.

The current insurance comparison offerings are deeply flawed. 85% of UK consumers don't understand their level of cover and what it includes. Only a fifth of home insurance customers report having switched in the last 12 months (Deloitte 2020) and as a result, UK consumers overpaid a combined £1.2bn in 2018\. Switchcraft is here to change that. Our data integrations allow us to look up the details we need to enable a truly inclusive and seamless price comparison experience.

Our APIs will open a massive opportunity for better financial management that is accessible to everyone. With our recommendations UK households will be able to generate savings well over £100 per year (Consumer Intelligence 2020).